Computational Quantum Field Theory, Dark Matter and Beyond the Standard Model Physics

Many different theories have been proposed that link the identity of dark matter to the existence of other new particles. The first goal of this project is to develop methods for automatically calculating observable consequences and equations of motion for these theories, starting from quantum field theory. The second is to use the new methods to test various theories by comparing the predictions to a broad range of different experimental and astronomical searches for new physics. These include the LHC, smaller particle colliders, gamma-ray telescopes, cosmic antimatter probes, ultra-clean experiments in the world's deepest mines, and a neutrino telescope embedded in the Antarctic ice at the South Pole. The project will involve implementing the new methods in a large-scale computational framework for carrying out theoretical calculations and comparing with experimental data. These comparisons aim to constrain and motivate the direction of continued research in beyond the standard model physics.